Development of a probiotic antimicrobial yeast additive for animal feed.

Metschnikowia pulcherrima is a promising probiotic yeast additive for animal feeds due to its inherent antimicrobial mechanisms and ability to grow within austere environments. Using Metschnikowia pulcherrima as a guard against pathogenic organisms will help stave away infections while minimizing use of antibiotics, helping to curtail the emergence of antimicrobial resistant pathogens. Collaborating with AB Vista a live yeast platform will be developed by working towards four core objectives.
1. Screening viable strains that are the most robust for industrial production, via running the process at a pilot scale at University of Bath. As part of this work antimicrobial efficacy and viability will also be assessed to determine parameters that are suitable for the production of a probiotic that is due to be used in as a feed additive
2. Preparation methods such as spray drying of Metschnikowia pulcherrima as a live yeast additive will be evaluated to determine if live cultures can be delivered to the livestock's gut.
3. Investigate if encapsulation of the yeast is necessary so that it may survive the high temperatures and shearing forces of the pelletisation process
4. Assess the effectiveness of the most promising products in both a microbiome and animal feeding trial.